UK DATA SERVICE-CENSUS SUPPORT SERVICE (UKDS-CSS)

A 'Census Programme' has been funded by the ESRC for the last decade that has enabled 'data support units' to create, maintain and develop data delivery systems that allow users in the academic community in the UK to have online access to, and expert advice about, data products from the 1971, 1981, 1991 and 2001 Censuses.

The proposal here is for a step change in the support that users can expect by creating a Census Support Service (CSS) that is part of a new integrated UK Data Service (UKDS) that provides users with access to and information about the large variety of social science data resources that are available through a one-stop-shop interface. The software delivery systems that have been developed by the existing data support units will form the backbone of the UKDS-CSS and offer a variety of value added services, e.g. sophisticated search routines, extraction of customised data subsets, statistical analysis and modelling tools, complemented with the expertise of a group of individuals with extensive experience in managing complex data sets and undertaking research projects and teaching initiatives.

This proposal comes on the eve of the publication of the results of the 2011 Census, a source of data that is going to become hugely important for research purposes in the event of the discontinuation of the census in its traditional form. The 2011 Census represents what may become the last comprehensive and reliable count of the population involving a wide set of socio-economic individual and household attributes for small geographical areas. Ensuring that the academic community has immediate and easy access to these data through UKDS-CSS delivery structures is a top priority. Initial efforts will be directed towards the processes of 2011 Census data acquisition from the census offices, data preparation for ingest and preservation in the CSS databases and data verification.

The proposal envisages a phased transition from the current framework of service provision to one allowing users to access, extract and analyse census and related data via an integrated UKDS interface. To achieve this, close collaboration is required between the new UKDS-CSS units and the UKDS-Core to ensure interoperability of the technical delivery infrastructure, an efficient framework of support for customer enquiries and comprehensive monitoring of service usage and performance.

Our intention is to transfer all the databases and delivery software to UKDS and to develop the UKDS-CSS with consistent UKDS 'look and feel' across the services. This work will need to be done in parallel with the provision of existing services. Collaboration is envisaged to eliminate data and metadata duplication and derive the optimal arrangement/location of databases and software as well as staffing.

Once the UKDS-CSS services are integrated within the UKDS, we will progress the development of 'integrated data access', an innovation that will allow a user to construct one query that will invoke data and metadata searching and extraction from more than one census database.

The UKDS-CSS will support and advise the UKDS-Core in order to secure new data sets from national statistical agencies for research, particularly in the context of 'Beyond 2011' where a number of administrative sources will be used to produce population headcounts and attribute information associated with individuals or households. Working in collaboration with the census offices, the UKDS-CSS will extend its services to cater for new data sets that are of value for research and teaching.

As an integral part of the UKDS, the UKDS-CSS will seek to actively promote open access and open data agendas and, where licensing agreements permit, to extend online access of census and related data sets to overseas and non-academic users.

Potential impact
The UKDS-CSS will be working with the UKDS-Core and data suppliers to obtain data sets for use by the academic research community as well as facilitating knowledge transfer between academic and other groups in the public and private sectors, in order to disseminate the results of census-based research as widely as possible within and beyond the academic community. There will be an increasing exchange of research-based knowledge with non-academic organisations through collaborative ventures such as CASE studentships and jointly funded projects.

UKDS-CSS staff will continue to have direct impact on the activities of the census agencies with respect to the provision of 2011 Census data and also the work undertaken as part of the Beyond 2011 Programme. The census agencies have increasingly productive links with the academic community both through their consultation committees and working groups (involving various UKDS-CSS staff) but also through commissioned or consultancy research (e.g. feasibility study for rolling census; conceptual framework for population and migration statistics), formal links with research centres (e.g. ONS links with Centre for Population Change) or studentships (e.g. current projects involving ONS and the Universities of Leeds and Southampton).

There are a number of distinct user communities who will benefit from census-based research because census data and analysis are very important for informing what they do. At national, (city)regional and local levels, census information is used widely in planning public service provision and resource allocation across a range of sectors (e.g. health, housing, transport, education, emergency services). One of the greatest strengths of the census is the detailed population information that it collects at small area level and which is used in many academic research projects that inform user organisations and assist them in decision-making and policy formulation. One recent example of this impact is an ESRC-funded UPTAP project that has used census data in producing local authority district population projections by ethnic group (What happens when ethnic migrants settle?), has involved user consultation and has also had significant impact through national and international media coverage (http://www.ethpop.org/InTheNews.html).

Other important users of the results of census research are those representative groups (including charities) who have power to influence the authorities in campaigning for the interests of those whom they represent. The Rowntree Trust is a prime example of an organisation whose commissioned researchers on deprivation and well being projects use the census as a major source of data. On the other hand, many businesses use censuses to inform them of who their customers are or might potentially be. Although some businesses have developed their own area classifications or use geodemographic profiles produced by companies offering marketing solutions (e.g. CACI, Experian, Acxiom), academic research has provided independent classifications which have been used by various different private and public sector organisations (e.g. 2001 Census Output Area Classification available at http://areaclassification.org.uk/case-studies/).

Thus, a wide range of user organisations will benefit from the UKDS-CSS either directly or indirectly through the census-based research that is undertaken by members of the academic community, sometimes independently; sometimes in collaboration with user organisations of different types. If the UKDS is able to offer open access to certain 2011 Census data sets where open access licensing permits, then the impact on non-academic organisations may be very considerable, depending on the ease of access provided by other channels.